Development of a Multi-Scale and Multi-Phase Flow Model for Impacts of Leak Fluids on North Sea

"This is a PhD research project in focusing on development of a multi-phase and multi-scale turbulent transportation model for prediction of the fate of pollute fluids leakage in the North Sea. The model covers the scales from meters up to the regional and coastal oceans (103 km). The specifically analyzing is focused on CO2 leakage from the Goldeneye site where has the potential to be used as a carbon storage site and where the STEMM-CCS experiment will be carried out in 2019.
The model is developed in Lagrangian-Eulerian scheme, with multi-scale ocean turbulent flow as Eulerian and the leaked fluids (CO2 bubbles/drops in mm-cm) resolved as Lagrangian parcels, tracking the interactions with ocean in momentum, mass, and energy to predict the impacts. These developments will be made using FVCOM: a single-phase, multi-scale oceanic model.
Impacts are measured in terms of the leak-fluids plume dynamics, such as leaked fluids dispersion and particles distributions, along with physicochemical changes in the seawater, such as density, DIC (or pCO2/pH).
"